Green NLP: Data and Resource Efficient Natural Language Processing

Current state-of-the-art NLP technologies are underpinned by complex pre-trained neural network architectures (Rogers et al., 2021) that pose two main challenges: (1) they require large and expensive computational resources for training and inference; and (2) they need large amounts of data that usually entails expensive expert annotation for downstream tasks.

Mass mainstream adoption of such systems with large carbon footprints would have serious environmental implications, making this technology unsustainable in the long term. It is estimated that training a large Transformer network (Vaswani et al., 2017) with architecture search produces 5 times more CO2 emissions compared to driving a car for a lifetime (Strubell et al., 2019; Schwartz et al., 2020). Moreover, the cost for developing and experimenting with large deep learning models in NLP introduces inherent inequalities between those that can afford it and those that cannot, both in the academic community and in industry.

Given the importance of these challenges, this project has two main objectives: (1) to develop lightweight pre-trained language models (Sanh et al., 2019; Shen et al., 2021; Yamaguchi et al., 2021) that have substantially smaller computing resource requirements for training and inference; and (2) to investigate data efficiency when fine-tuning pre-trained transformer models (Touvron et al., 2021).

References

Anna Rogers, Olga Kovaleva, and Anna Rumshisky. 2021. A Primer in BERTology: What We Know About How BERT Works. Transactions of the Association for Computational Linguistics, 8:842-866.

Victor Sanh, Lysandre Debut, Julien Chaumond, and Thomas Wolf. 2019. DistilBERT, a distilled version of BERT: smaller, faster, cheaper and lighter. CoRR, abs/1910.01108.

Roy Schwartz, Jesse Dodge, Noah A. Smith, and Oren Etzioni. 2020. Green AI. Commun. ACM, 63(12):54-63.

Sheng Shen, Alexei Baevski, Ari Morcos, Kurt Keutzer, Michael Auli, and Douwe Kiela. 2021. Reservoir Transformers. In Proceedings of the 59th Annual Meeting of the Association for Computational Linguistics and the 11th International Joint Conference on Natural Language Processing (Volume 1: Long Papers), pages 4294-4309, Online. Association for Computational Linguistics.

Emma Strubell, Ananya Ganesh, and Andrew McCallum. 2019. Energy and Policy Considerations for Deep Learning in NLP. In Proceedings of the 57th Annual Meeting of the Association for Computational Linguistics, pages 3645-3650, Florence, Italy. Association for Computational Linguistics.

Hugo Touvron, Matthieu Cord, Matthijs Douze, Francisco Massa, Alexandre Sablayrolles, and Herve Jegou. 2021. Training data-efficient image transformers & distillation through attention. In Proceedings of the 38th International Conference on Machine Learning, volume 139 of Proceedings of Machine Learning Research, pages 10347-10357. PMLR.

Ashish Vaswani, Noam Shazeer, Niki Parmar, Jakob Uszkoreit, Llion Jones, Aidan N Gomez, Lukasz Kaiser, and Illia Polosukhin. 2017. Attention is All you Need. In Advances in Neural Information Processing Systems, volume 30. Curran Associates, Inc.

Atsuki Yamaguchi, George Chrysostomou, Katerina Margatina, and Nikolaos Aletras. 2021. Frustratingly Simple Pretraining Alternatives to Masked Language Modeling. In Proceedings of the 2021 Conference on Empirical Methods in Natural Language Processing, pages 3116-3125, Online and Punta Cana, Dominican Republic. Association for Computational Linguistics.